The Speed of Mid-20th. c. African-American Short and Magazine Fiction

My PhD research project will draw on British Library holdings in US magazines, and focus on African American short fiction and magazines in the mid-twentieth century. With the Harlem Renaissance as its immediate predecessor and the explosion of publications and periodicals associated with the Black Arts Movement from the late 60s as its aftermath and inheritor, midcentury African American short fiction emerged as part of a newly complex media ecology consisting of specialist literary magazines, mass market middlebrow publications, and daily newspapers, and in increasingly politicised
and internationalist contexts. Focusing on Publications such as Negro Digest and the Baltimore African-American, my research will consider how they interact with questions of time. Is it necessarily linear? is it destabilising? How does this sit with other Black conceptions of time? Does it move faster than its moment?